Birmingham City University and James Lister & Sons Limited KTP 23_24 R4

To embed management processes, encouraging a more entrepreneurial culture, utilising the skills and expertise of the whole workforce. To enable optimal implementation of digital marketing strategies, enabling national expansion.